HiLo Manufacturer's Feedback Loop

**Safety Data in the Shipping Industry**

HiLo is dramatically improving safety for our brothers and sisters working out at sea. In the last 10 years 25,898 people have died or been injured at sea. 42% of casualties are caused by machinery and equipment failure. Based on death rates, shipping was found to be 25 times riskier than aviation \[Berg\].

1,186 ships have been totally lost since 2008; machinery failure is the third most common direct cause. Machinery failures cause further incidents, for example, 65% of total losses result from foundering of which machinery is the third most common cause.

For as long as shipping companies have collected safety data, the maritime industry has wanted to get hold of it. Internal data within companies is gold dust -- it gives the best insights to make the industry safer. Shipping companies keep this data internal, because:

* sharing near misses and accidents can cause huge reputational damage
* awareness of poor safety records reduces the likelihood of vessels being chartered
* they have not been offered a valuable service in return for sharing data.

Many industry bodies are given data on incidents, where the media has become aware or an insurance claim needs to be made. There is no incentive for companies to hand over more information than required.

HiLo has broken down this myth, receiving everyday safety data from over 40 of the industry's biggest shipping companies for each of their 3000 tankers, bulk carriers and container ships. This project led by HiLo will develop the Manufacturer's Feedback Loop, a system which will allow shipping companies to see where poor equipment has cost lives and assets elsewhere in the industry, and give them the tools to prevent incidents. This platform will give subscribers the opportunity to report issues they have seen on board without the risk of penalisation by Classification Societies, and through HiLo, join forces to make real changes to safety levels across the maritime industry.

Instead of individual equipment failures, the Manufacturer's Feedback Loop will be able to see trends across companies and across time. This will give the industry unprecedented power to address safety issues at their root.